Venue OS Limited

VenueOS is the ultimate membership for lovers of live music. Our members receive free entry to events at independent music venues throughout the UK, along with awesome perks such as queue-jumps and discounts on food and drink. We share these membership fees with the venues, which provides them with a much-needed additional income during these difficult economic times. We're starting with single-venue memberships, and we'll be adding multi-venue memberships in early 2025\. In the long-term, we'll also support independent music venues in their day-to-day operations, to help them focus on what they do best: Showcasing world-leading culture to their audiences.

Our mission also extends far beyond subscriptions: We aim to create a new coalition that unites and empowers independent venues throughout the UK. By fostering engaged communities around these culturally important spaces, we'll provide venues with crucial audience insights, marketing support, and additional revenue streams. Together, these components will strengthen the UK's internationally renowned independent music landscape, and pave the way for a more sustainable future.